Unsupervised Machine Learning Approach to the Detection of Money Laundering

An anti-money laundering software solution that uses unsupervised machine learning for anomaly detection and can detect money laundering transactions even at small payment thresholds.